A theory of type theories

Today, people and businesses are reliant on computer systems everyday for a variety of services ranging from healthcare, banking, travel, communications etc. When these systems fail, the consequences are staggering on multiple levels, severely affecting the society and the economy of countries. In the UK, in 2018 alone, there were several high-profile failures: more than 30m O2 users (ranging from delivery companies to London transit authority) in the UK lost access to data services after a software glitch in Ericsson equipment; millions of TSB customers lost access to their online bank accounts after a failed software upgrade; NHS Wales was temporarily unable to access patient data; processors from Intel were found to be vulnerable to attacks where sensitive data could be stolen. The consequences of systems failures are only bound to be more severe in the future, as more and more aspects of our lives will be organised by automated systems such as self-driving vehicles. There is thus a pressing need for reliable and secure computer systems implementing the functionality we depend on in our daily lives. This includes the software, hardware the software is running on and the mathematical algorithms underlying the software.

Computer tools, so-called "computer proof assistants" can help reasoning about the correctness of mathematical algorithms, of software, and of models of hardware. Different languages have been developed as a foundation for such tools, and a several proof assistants have been developed that check the correctness of user-provided proofs. So far, computer proof assistants of different kinds have been used to check the correctness of a wide range of results, from pure mathematics (eg, Kepler Conjecture, Feit-Thompson Theorem) to practical computer systems (eg, C compiler CompCert, certified ML implementation CakeML, and certified micro operating-system seL4).

The language that forms the basis of many of today's computer proof assistants is "type theory". Recent advances in the understanding of type theory have led to the development of a wealth of variations and extensions of the original type theory -- extensions by domain-specific language constructions, such as guarded type theory, cohesive type theory, and many others. These extensions are analogous to domain-specific programming languages, with built-in primitives to construct, and reason about, mathematical objects of a specialized mathematical domain.

Whenever a language is proposed as the foundation of a computer proof assistant, a translation from that language into a world of mathematical objects needs to be specified. Giving this translation rigorously is thus part of proving a mathematical statement in a computer proof assistant. However, it requires much work full of technical details, and thus is rarely done with sufficient care.

A significant obstacle here is the lack of 'modularity' results for syntax extensions of type theory: when reasoning about an extension of a core syntax, for which a translation has already been established, it should be possible to specify a translation on the extended syntax by only specifying it on the extension - thus reusing the work of translating the core syntax. However, there is no mathematical theory for 'extending a translation' to an extended syntax: currently, whenever a new type theory is conceived, a translation has to be specified from scratch.

In light of the plethora of new type theories currently being designed, there is hence a pressing need for a mathematical framework for the specification of, and reasoning about, type theories, with a particular focus on modularity.

This is why we aim, in this project, to develop a mathematical theory of type theories that encompasses the type theories currently used in computer proof assistants. In the long term, we envision a proof assistant whose underlying type theory is configurable via an implementation of our mathematical theory.

Potential impact
Fundamental aspects of our daily lives are administered by computer systems: banking, communication, healthcare, navigation, etc. Consequently, an error in such a computer system leads to significant disruption and costs. The Tricentis report (Jan. 2018) investigates 606 software failures that affected over 3.6 billion people and caused $1.7 trillion in lost revenue. Similar studies are done for the UK: according to Managed 24/7, workplace technology failures could cost UK companies £35 billion per year. Bugs in hardware design, such as the Meltdown and Spectre bugs affecting a wide range of Intel processors, are infeasible to fix for most affected users, and their costs to society cannot even be quantified. In the worst case, with safety-critical systems such as software for self-driving vehicles, lives and health of humans are at stake. Many of these errors result from errors in mathematical algorithms, or in their implementation in computer programmes.

Computer tools - computer proof assistants - that exist today can be used to mechanically verify reasoning about algorithms, protocols, and any kind of mathematical models, e.g., models of hardware, or models of biological systems. Many of them are based on 'type theories', expressive languages suitable for reasoning in a wide variety of fields. To facilitate the use of type theories, and to speed up development, a plethora of extensions have been designed, for 'domain-specific reasoning' in mathematics and computer science: higher inductive types, cubical type theory, guarded type theory, directed type theory, and others. However, the mathematical underpinning of these extensions remains insufficiently understood, not least because there is a lack of modular reasoning principles for such extensions: a small change in a type theory currently requires reworking the entire mathematical justification of the new type theory.

Our project aims to develop a framework for reasoning about type theories, the logical bases for many of these proof assistants. Specifically, our goal is to facilitate modular reasoning about extensions of type theories, in order to put those extensions on a sound mathematical basis. Our insights can then be used by designers and users of type theories to mathematically validate their type theories, and to understand its mathematical models. Our research will thus help ensure that the logical foundation itself is sound, and that the computer-checked results translate into the real world as intended.

As such, in the short term, the research proposed here is thus relevant to the interdisciplinary group of researchers who design or use type theories to check the correctness of their results. This includes many mathematicians and computer scientists in the UK: the TCS group in Cambridge, the Logic group in Leeds, the Functional Programming group in Nottingham, the MSP group in Strathclyde.

While this project involves theoretical research, its subject matter connects to realworld concerns. In the long term, we anticipate that our research will guide the design of a modular proof assistant whose underlying logic can be specified by the user, through an implementation of our framework. Such a proof assistant would be of great interest to companies designing computer systems with an elevated need for reliability and robustness, to avoid system failures. There clearly is a demand for it, evidenced by the many extensions of type theory currently considered. Outside the context of type theory, tools with similar characteristics exist already: the tool Ott generates an implementation of a programming language (albeit not as rich as type theories) from a user specification. The proof assistant Isabelle accommodates different object logics. Our research will hence be of interest to the communities around the proof assistants Coq (Inria, France), Agda (UK, Sweden), and Lean (Microsoft). These large communities comprise users in both academia and industry.